Natural language processing for earth observation market traction

Geocento is an aggregator of imagery and related products and services from the range of suppliers, based on innovative web technologies. The company plans to use its in-depth knowledge of user cases to deign and test a Chatbot interface for users of imagery, which will improve significantly the experience for users who can be overwhelmed by the complexity of the experience of discovering and ordering imagery. This technology will be established on top of Geocento's aggregating APIs that access imagery from a wide range of image suppliers and will also reflect Geocento's consolidated offerings. The impact of this development will be to substantially lower the barriers to entry and costs of developing access to imagery for users while at the same time growing market penetration for suppliers.